Understanding molecular trajectories of critically ill patients

When we get infections or "bugs", we can usually fight them off on our own or with the help of antibiotics at home but sometimes, people with an infection can develop sepsis. Sepsis can occur when the body's immune system overreacts, and this causes damage to tissues and organs. Sepsis is very serious and can cause death. There are no tests for sepsis, there are no new treatments for it either, and although it is more common in elderly people and very small children, people who were previously healthy can get it and we do not know why. My research is focused on trying to understand how different people may respond to sepsis in a way that is not obvious to the doctor looking after them in an intensive care ward. We use measurements taken from patients over time in their stay in intensive care to study this.

The measurements we use to do this are based on something called mRNA. mRNA acts as an instruction manual that is written by our genes to tell all the cells in our body what they should do next. mRNA can therefore provide us with a snapshot of what is going on biologically during a serious illness like sepsis. The main goals of my project are to understand how changes at this level may affect how people respond to sepsis and to understand if we can predict who will undergo these changes during their intensive care stay. We are also interested in whether changes at this level are driven by biology or by treatments patients receive whilst in intensive care.